Innovation voucher £5k max Moulu

"Having spent the last eighteen months developing a product to offer an alternative to the commonly manipulative coffee trade, Moulu, a coffee roaster for the domestic market was born. By home roasting coffee, the consumer steps into the supply chain two steps earlier than usual, which can offer brilliant taste, freshness and flavour customisation benefits but more importantly, it enables us to bypass two huge revenue consuming entities – the roaster and wholesaler, allowing a greater share to being returned to the (far too often exploited) coffee bean producers.

This ethical supply model is only possible with a unit to roast the coffee at home with. The developed design is a sleek, counter top unit aimed at a high-end coffee consumer, both male and female aged between 25-65. The roasting machine has an intuitive interface to allow a novice user the opportunity to create great, customised coffee as it is within the roasting process that the different tones, nuances and depth are defined. Home roasting coffee is an enjoyable and artisan experience."